Smarter Ipswich

Smarter Ipswich will look at areas that will help develop, through integrated smart applications and advanced technologies better health and well being provision, systems to reform work styles, minimise car use, reduce pollution and encourage more active lifestyles.